Reduced Stomatal Density Wheat: New Prospects for Drought and Pathogen Resistance

Technical abstract
This project builds on our discovery of a genetic trait that regulates the level of stomatal formation on plant leaves. Our proposal is further underpinned by recent findings from a BBSRC-funded project grant and a DTP studentship, demonstrating that plants with fewer stomata have greatly enhanced water use efficiency and may be better optimised for growth at future atmospheric CO2 levels. We also propose to exploit our recent unpublished work showing that plants with reduced stomatal density have significant tolerance to pathogens that enter through stomata.

In collaboration with NIAB, using BBSRC-BBR funding, we have already introduced this trait into wheat. We are now keen to test the hypothesis in this important crop that 'plants with fewer stomata have enhanced drought tolerance, water use efficiency and pathogen tolerance, particularly at future CO2 levels, without detrimental effect on grain yield, nutrients or quality'. We have initiated a screen to identify non-GM wheat carrying the same genetic trait and already have several good candidates. We expect to identify more in the course of this project and be able to make germplasm available for plant breeding purposes. We will carry out experiments on wheat plants grown with restricted water availability and at elevated CO2. Growth, grain yield, nutrient and quality analysis will be carried out. Pathogen tolerance testing will include three important cereal pathogens; Septoria, brown rust and mildew.

Potential impact
This project aims to improve drought and pathogen tolerance in wheat, an important food crop both in the UK and around the world. To achieve this we have reduced the number of stomata that develop on wheat leaves. As these are the major routes for water loss from the plant, and entry of several pathogens into the plant, we expect these plants to have enhanced drought and pathogen tolerance. To test this we will use genetically modified plants but part of our project is aimed at identifying non-GM wheat with the same traits. Drought or pathogen tolerant wheat would have an important economic impact for seed companies and farmers, in the UK and in drought prone areas of the world, and could help prevent fluctuations of prices on world markets and improve food security.

In addition to being a major UK crop, wheat is globally the third largest cereal crop, and is grown on the largest area of land of any crop. It is also generally regarded as both the most important cereal for direct human consumption (rather than for livestock feed) and the most significant global source of vegetable protein. Drought tolerance and water use efficiency are key crop traits which are becoming increasingly significant as water resources are limited and the human population continues to rise. Cereal crop losses due to drought in the UK in 2011 and the US grain belt in 2013, caused notable increases in food prices. Septoria tritici blotch and brown rust are major pathogens of UK wheat crops, and resistance is required by breeders for new varieties to be included on HGCA recommended list. 70% of EU spending on fungicides is targeted on combatting Septoria but fungicide resistance is widespread. The occurrence and impact of drought and pathogens on crop yields are predicted to become more severe under future climate change. Our strategy of reducing stomatal density without affecting yield could offer major economic benefits to UK wheat farmers and breeders. Reduced stomatal density is a trait that could be bred into wheat strains that currently have low resistance to fungal disease but have other desirable traits. Furthermore, this strategy could be applied to pathogens in other crops which enter via stomata, such as Cercospora in cereals, coffee, sugar beet and soybean.

This project will build new links between the plant science research group at the University of Sheffield and crop scientists at the National Institute for Agricultural Botany (NIAB) in Cambridge, and the John Innes Institute (JIC) in Norwich. It will therefore provide new routes for Arabidopsis-to-crop translational research, and through the SARIC programme, new links to companies with the ability to commercialise our findings.

The postdoctoral researcher and technician carrying out the research will gain advanced skills in plant physiology and crop science, important for meeting the challenge of global food security, an RCUK cross-council priority area. If funding is awarded, the university will also provide a PhD student and a Masters student to work on related projects thus further expanding the number of trained scientists in these acknowledged areas of skills shortage.They will help to design and deliver a school practical class on crop genetics and will be encouraged to participate in further science communication events at local schools and museums via our active Science Brainwaves group. The researcher will have access to the Faculty of Science 'Think Ahead' training programme; winner of the 2014 THES Outstanding Support for Early Career Researchers prize.